MWQD - Realising the true potential of Mid-Wave Infrared Sensors by improving affordability and adoption via Quantum Dot technology

**MWQD - Realising the true potential of Mid-Wave Infrared Sensors by improving affordability and adoption via Quantum Dot technology**